Manchester Metropolitan University and Cambridge Medical Technologies Limited

To develop a new to market, wearable detection device, based on totally novel technology, for measuring Acute Coronary Syndrome biomarker concentrations without the need for blood vessel puncture, for constant, real-time monitoring of patients with cardiac disease.